Developing Active Towns on Brownfield Land

Harworth Group plc (HG) (through its subsidiary Harworth Estates (Waverley Prince) Ltd) in conjunction with primary sub-contractor Sheffield Hallam University (SHU) will complete a project - known as Active Towns - to establish the design principles which will ensure that brownfield site regeneration projects are delivered in such a way, so as to maximise the resident population's ability and motivation to engage with physical activity, for the benefit of public health and the wellbeing of resident populations. The programme will be a demonstrator programme for the effective use of public open space to boost health & wellbeing outcomes on new developments of scale. It will also look to harness technology from Sheffield Hallam University for prototyping in order to boost participation rates - in line with the type of activity that local residents and workers are interested in seeing being developed at Waverley.